iVendNFC, Smartie, SmartAsset, SmartSafe and Smartie Campaign Wizard

iVendNFC, Smartie, SmartSafe and SmartAsset development combine to provide the worlds lowest cost but most versatile industrial vending and asset management and tracking solution for enterprise wide inventory management including van asset management. Smartie is a patent pending asset management tag combining NFC (Near Field Communication) and iBeacon/Eddystone technology. IVendNFC will be the first industrial cabinet to be accessed by a Smartphone through the SmartSafe app. Consumables, spares and assets can be issued and returned to iVendNFC with job number charge capture. iVendNFC (patent pending) has significant benefits to the current state of the art helix machines and asset locker systems. Items can be returned, and iVendNFC removes all non value added activities; the requirement to repack to ensure less jamming and restocking products is completed in a fraction of the time. With SmartSafe and Smartie, assets can be managed inside and outside iVendNFC and vans. The iBeacon in Smartie allows the tracking of assets with the bluetooth network of a phone up to 50 metres away - no more lost tools. The NFC (Near Field Communication) allows a user to address the asset locally, upload and download information on the assets history showing a full audit trail with photographs, warranty, technical information and inspection reports. Assets can also be environmentally monitored with the sensors in Smartie; temperature, pressure, humidity and movement. Smartie can be used to prevent white finger, recording the hours of use of power tools to specific users.